Structural and functional studies of Lassa fever virus multifunctional nucleoprotein

Lassa fever virus (LASV) kills thousands of people every year and is a potential biothreat reagent, for which there is no vaccine and limited therapy. We will reveal the novel mechanisms how the virus evades the host immune system and steals mRNA cap of host cells, as well as how the virus binds genomic RNA and NP forms oligomers. Knowledge learned from this study of Lassa fever virus will undoubtedly help facilitate future development of effective vaccines and antivirals against deadly hemorrhagic fever-causing viruses (arenaviruses).

Technical abstract
Arenaviruses distribute worldwide, and many of them are important human pathogens. Particularly, Lassa fever viruses (LAVS) infect around 300,000 people and cause more than 5,000 deaths every year in South Africa. As no vaccine and effective drugs are available, LAVS is classed as a bioterrial reagent. The nucleoprotein (NP) of arenaviruses plays essential roles in immune evasion, viral RNA transcription, replication, RNA encapsdation and viral assembly, in which the mechanisms are unique and poorly understood. Following our most recently Nature article, we will use approaches of molecular virology, protein crystallography, Biochemistry, Biophysics and cell biology to reveal the detail mechanisms by testing our three hypotheses as below.
Immune evasion: We hypothesize that the NP can specifically degrade the pathogen-associated pattern RNA ligands, so the cellular receptors RIG-I and MDA-5 can not detect the RNA ligands and not trigger the interferon pathways.We will determine how the C domain of the NP specifically recognize the pathogen-associated RNA ligands, and we will determine the structure of the NP C domain in complex with the RNA ligands.
Cap-snatching: We hypothesize that the NP hides the cap (m7GpppG) of the cellular mRNAs and exposes the rest of the mRNAs that is been cleaved by endonuclease of the N-terminal domain of polymerase(L) and the trimmed by the 3 -5 nuclease of the NP. we will show exactly how the N-terminal domain of the NP binds the cap (m7-GpppG) by determining the complex structure and in vitro assays of the native and mutant proteins. We will try to form the RNA transcription and replication complexes (NP and RNA dependent polymerase L complex) in vitro for assays, and also check whether the complex can form short template RNA (1-4 nt). We will also try whether the N-terminal domain of the L protein can form complex with the NP, and try to crystallize the complex.
NP multimerization and RNA encapisdation: We hypothesize that LAVS NP N-terminal residues and C-terminal residues are responsible for multimerization, and a highly charged clef of the NP is the viral RNA binding site. We will generate mutants to confirm the RNA binding cleft, and we will check the residues that are important for multimerization by mutagenesis, ITC and gel filtration. We will try to determine the NP-RNA complex structure by removing the E.coli RNAs and incubating with synthetic RNAs.In addition, We will study how the LAVS Z interacts with NP and L proteins .